Balancing Trust and Accountability: Charities, Government, and Society

Nonprofit organizations play multiple and sometimes conflicting roles in a democracy: they facilitate representation of non-majority interests, but also provide services with or at the direction of a majority-based government. Private wealth is amassed, but then transferred to foundations and then to operating charities. These roles complicate attempts to assess trust in the sector and the sector's potential to moderate or mediate trust in other institutions. Further, public trust in charities has decreased over recent years in many countries, as has public opinion of government. Meanwhile, interest in charitable regulation and accountability is increasing. Why are public-serving organizations trusted so little?
This project utilizes four unique country contexts (Canada, the U.K., Switzerland, and the U.S.) to map and understand cross-sector opinions on trust and accountability. Though these four countries have much in common, there is significant variation in regulatory approach, interpersonal trust, and popular sentiment toward public-serving institutions. We will rely on this variation to understand trust and accountability, focusing on the mutual perceptions of four audiences in each context: operating charities, foundations, governmental agencies such as regulators, and the public.

The study has four phases. In the first phase, each country team will conduct an extensive document review to create historical-institutional profiles, including the scope of the nonprofit sector (as in Salamon) and relevant socio-cultural norms such as institutional trust toward the non-profit, private, and public sectors. In the second phase, teams will convene both single-audience focus groups and mixed-audience Delphi groups to gather novel data. The third phase will produce practice-oriented reports, while the fourth phase involves academic book and article production and contains an international conference event that serves not only to share knowledge, but to further study the influence of peer learning on trust, accountability, and governance in different types of democracy.